Settld - Bringing the death industry into the 21st Century

Approximately 600,000 UK deaths occur per year with another 45,000 lives tragically claimed by Covid-19 in 2020 so far. Each loss is a emotional burden on bereaved families, but also presents operational challenges for multiple service-suppliers; death industry businesses; local councils; social services; and health care professionals, all of whom have a duty of care to support legal and contractual processes after someone dies.

In May 2020 Kind Call Ltd (operating under the name [Settld][0]) was selected for a Covid-19 (DeMinimus) Rapid Response Innovate UK Grant to develop an account closure prototype. Now in closed beta testing, this product automates the account closure process for law firms and local councils, saving up to 95% in administrative time previously needed to complete this task. It also provides a new, automated notification channel for service providers to reduce traffic to their customer call lines and prevent potential brand damage when they fail to attend to bereavement cases swiftly and sensitively (i.e. [Halifax adds to the hell of bereavement][1]).

Building on from the success of our prototype, the SIF project allows us to expand our MVP into a direct, carbon-free, end-of-life platform to connect businesses with bereaved consumers. Our full product will include:

* Pre-death planning and support: digital document storage, links to funeral planning, insurance and will-writing.
* Marketplace: connecting service-suppliers, probate law firms, health providers, local authorities and other companies to consumers, for all aspects of direct cremation and end-of-life celebration.
* Automated account closure (existing prototype): facilitating low cost, high efficiency, stress free estate administration.

This project reduces the impact of COVID-19 for multiple industries, by providing a digital solution which supports business operational efficiency, reduces expenditure, enhances customer service, and maintains trust between organisation and their customers. We contribute to an improved sustainable economy via transparent corporate governance for bereaved/vulnerable customers and bring a scalable and paperless solution to an industry in desperate need of digital transformation.

[0]: https://www.settld.care/
[1]: https://www.thetimes.co.uk/edition/money/halifax-adds-to-the-hell-of-bereavement-593zjx0qh